Advanced analysis techniques with NOvA data & applications for DUNE event simulation

The project will use advanced analysis techniques including deep learning to identify physics neutrino oscillation processes with high purity and precision in the NOvA dataset. Physical properties of these processes will then be used to direct the tuning of MC generation for the DUNE experiment.